Forward engineering of pattern formation: Models and experiments towards predictive multicellular self-organisation

Forward engineering of pattern formation: Models and experiments towards predictive multicellular self-organisation